The University of Reading and The Mustard Concept (TMC) Limited

To develop a customer and data management service for a suite of indoor air environmental monitors within the connected home and Internet of Things sector.